Fuel Cell Renewable Energy Equity (FREE) (R3A)

The project will explore how fuel cell micro-Combined Heat and Power (CHP) systems can provide UPS functionality for individual homes as well as support to other nearby homes which depend on direct electrification to provide heat, power and mobility.

Fuel cell technology can generate at efficiencies equivalent to the highest efficiency central generation plant even at micro-generation level. Its location within the LV network further ensures that system losses are minimised, by-product heat can be utilised, and local balancing is more easily achieved. This results in increased resilience and lower operating costs for consumers and the energy system.